Parley Creator

Imagine a lecturer having the ability to teach and answer their student's questions, any time of the night or day, 24/7, without being there in person. Whether a head of department at a Higher Education Institution, a lecturer or visiting lecturer with limited time, our innovative Parley Creator App will enable the creation of learning content for a voice interactive video conversational experience remotely, from home or safe office environment.

This will allow HEIs to easily and effectively give their student/alumni cohorts the ability to ask questions about specific learning subjects using their voice through a browser and get an answer from a set of pre-recorded media files that have been created, edited and uploaded by the lecturer/knowledge provider - giving an experience akin to a personal Zoom or Skype video interview, available any time of the day or night.

Parley Creator will enable one to one voice driven conversational experiences within a learning framework, enabling teachers to not only record a lesson, but also source answers from students and answer them for the benefit of all, building up an ever growing dataset of teaching assets for this, and future student cohorts to use.

The Parley Creator will build on The Forever Project's existing work and expertise, built up over years of producing voice interactive video content. It will embed new learning from our recent work on our powerful interactive VR project being delivered for InnovateUK's Audiences of the Future programme, where we are developing a high resolution, multiplatform conversational experience with music legend Nile Rodgers.

This new project will democratise access to our production methods and revolutionise communication potential. By enabling remote direction and filming of media assets, Parley Creator will allow fast and efficient development of content for publishing for audiences to interact with through their browsers on mobile and desktop devices.